10 Gbps+ Train and Metro communications infrastructure to improve urban living

This Industrial Research project builds upon a successful Round 1 Infrastructure Systems Feasibility Study which performed lab-based research into a 10Gbps track-side to train (or road-side to road vehicle) communications system. The project exceeded its objectives, and this proposal is for the next stage - taking the work beyond the lab and into a representative environment.